Novel drive-system/vehicle-control-behaviour algorithm, to enable convenient, independent travel for broadest user-base.

Employing our proprietary hardware-design, firmware and algorithm, to create a game-changing personal-transport vehicle, which can 'go anywhere' with maximum ease-of use: off-road, indoors, on public-transport, and in busy urban environments.

The new vehicle-format is easier to adopt, and integrate into public-transit, than existing micromobility or Accessible mobility-aids. Due to its unique control/response system (and compact dimensions), being designed from a 'safety-to-others' perspective, rather than the singular-focus of 'transport a person'.